LBNF-DUNE Project Resource for UK Spokesperson and International Resource Coordinator Roles

This request represents an agreed contribution towards the costs of Prof Barker at the University of Warwick, at the level of 0.4FTE, that will allow him to carry out the roles of LBNF-DUNE(UK) Spokesperson and Resource Coordinator for the international DUNE project.